Films14

Films14 Limited is an online business offering subscription, on demand movies & TV Series with 100% subtitles and in-vision signer for sign language users, Deaf, Deafened and Hard of Hearing.